Optical Communication and Image Processing for Space Applications (OCIPSA)

STAR-Dundee designs signal and image processing systems and data communications networks for use on-board spacecraft. STAR-Dundee played a leading role in the research and development of the SpaceWire spacecraft on-board network technology, which is now being used on more than 100 spacecraft. It is currently working on the next generation, high-performance, high-availability spacecraft network technology, SpaceFibre, which can run over electrical or fibre optic cables. SpaceFibre will be used to interconnect image and other sensors on-board a spacecraft to the on-board processing and data-storage sub-systems.

The OCIPSA project will research and develop optical communication technology and image processing technology for space applications. It will explore the use of fibre optics in high-availability SpaceFibre networks, considering lane and link redundancy to provide the high reliability and high availability capabilities required on-board a spacecraft. Experimentation is expected to include the design (in VHDL for FPGAs) of digital communication protocol engines driving fibre optics, the construction of fault tolerant networks, the integration of an image sensor and image processing application, and the overall evaluation of the performance of the fibre optic network in the event of transient, persistent and permanent lane and link failures.

Potential impact
Complementing our Pathways to Impact document, here we state the expected real-world impact, which is of course the leading priority for our industrial partners. Their confidence that the proposed CDT will deliver valuable scientific, engineering and commercial impact is emphasized by their overwhelming financial support (£4.38M from industry in the form of cash contributions, and further in-kind support of £5.56M).

Here we summarize what will be the impacts expected from the proposed CDT.

(1) Impact on People
(a) Students
The CDT will have its major impact on the students themselves, by providing them with new understanding, skills and abilities (technical, business, professional), and by enhancing their employability.
(b) The UK public
The engagement planned in the CDT will educate and inform the general public about the high quality science and engineering being pursued by researchers in the CDT, and will also contribute to raising the profile of this mode of doctoral training -- particularly important since the public have limited awareness of the mechanisms through which research scientists are trained.

(2) Impact on Knowledge
New scientific knowledge and engineering know-how will be generated by the CDT. Theses, conference / journal papers and patents will be published to disseminate this knowledge.

(3) Impact on UK industry and economy
UK companies will gain a competitive advantage by using know-how and new techniques generated by CDT researchers.
Companies will also gain from improved recruitment and retention of high quality staff.
Longer term economic impacts will be felt as increased turnover and profitability for companies, and perhaps other impacts such as the generation / segmentation of new markets, and companies receiving inward investment for new products.

(4) Impact on Society
Photonic imaging, sensing and related devices and analytical techniques underpin many of products and services that UK industry markets either to consumers or to other businesses. Reskilling of the workforce with an emphasis on promoting technical leadership is central to EPSRC's Productive Nation prosperity outcome, and our CDT will achieve exactly this through its development of future industrially engaged scientists, engineers and innovators. The impact that these individuals will have on society will be manifested through their contribution to the creation of new products and services that improve the quality of life in sectors like transport, dependable energy networks, security and communications.

Greater internationalisation of the cohort of CDT researchers is expected from some of the CDT activities (e.g. international summer schools), with the potential impact of greater collaboration in the future between the next generations of UK and international researchers.